The role of caudal (Cdx) and Gdf11 genes in the establishment of pattern along the head-to-tail axis of vertebrate embryos

Technical abstract
Hox genes specify development of tissue morphologies (structures) along the head-tail axis of the developing embryo. The body plan of a developing mouse, human or chick embryo is specified by 39 Hox genes. These are differentially expressed ('switched on') along the embryo in a series of partially overlapping domains. A central question in developmental biology is how these domains are established. We have proposed that these form along instructional gradients of the three caudal proteins (Cdx-1, -2 and -4). In support of this, we have shown that (i) Cdx-1, -2 and -4 are expressed in gradients along the developing embryo, with these gradients forming by a mechanism of protein decay, and (ii) the position of a Hox gene’s expression domain along the body can be manipulated e.g. by changing the total dose of Cdx proteins. In future work, we plan to investigate the range of Hox genes affected by each Cdx protein, to characterize the factors that regulate Cdx genes, and to investigate Gdf11 as an additional Hox regulator that may operate in a dose-dependent manner. Our studies upon the regulation of Cdx-1 and -2 have additional value since both genes are implicated in the origins of human colonic tumours.